Smart Radiation Sensor for Intelligent Nuclear Robots

Public description
Createc and the Oxford Robotics Institute are collaborating to develop a modular 'Radiation Smart Sensor'. The Smart Sensor will combine not only the ability to sense radiation using a special imaging detector, but also comprises all of the physics knowledge, algorithms and computing power to understand the meaning fo the data and advise other system components on how to react to the data. The smart sensor will therefore make it easy for anyone to make their robot respond intelligently in radioactive environments, avoiding hazards and actively managing its own exposure to radiation.